Recreating thrombosis models using tissue-engineered arterial constructs: A novel method to reduce and replace mice used in platelet research

Recreating thrombosis models using tissue-engineered arterial constructs: A
novel method to reduce and replace mice used in platelet research